Staging Exile, Migration and Diaspora in Hispanic Theatre and Performance Cultures

Exiles, emigrés, refugees and expatriates uprooted from their lands must make do in new surroundings, and the creativity as well as the sadness that can be seen in what they do is one of the experiences that has still to find its chroniclers' (Said 2001). Albeit a centuries old phenomenon, exile has come to represent one of the defining features of culture in the contemporary period, resulting in numerous comparative and postcolonial studies that attempt to account for its nature and influence (Steiner, Arendt, Said etc). \n\nThe case of Spanish Republican Exile (SRE) is still under-represented within comparative and cross-cultural approaches, and it is for this reason that the Centre for the Study of Hispanic Exile at Birmingham has chosen to focus primarily on SRE in order to properly situate the phenomenon within global narratives of exile in the contemporary world. Informed by the conviction that the case of Spain - where the Civil War of 1936-39 acted as a watershed in its social and political development - will offer new modes of understanding the relationships created by exile locally, transnationally and globally, the Centre has set out to create a series of resources on SRE, beginning with a searchable web resource funded by the British Academy (awarded 2007), that will benefit the whole academic community world-wide - those with a specific interest in the Spanish case and those with an interest in exile more generally.\n\nDr Buffery's project on 'Staging Exile, Migration and Diaspora in Hispanic Theatre and Performance Cultures' falls within one of the main areas defined by the Centre's broad research aims, that is the representational strategies used to (re)construct exilic memory in relation to a particular locale, the Spain that led to the dispersal, expulsion and alienation of many thousands of refugees and political exiles and the shadow it has left on contemporary Spanish society. In particular, it aims to recover and preserve the full range of representation of the experience of exile in theatrical and performance texts and paratexts (histories, memoirs, reviews, criticism, photographs and audiovisual recordings), by contributing to the creation, updating and maintenance of the Centre's bibliographical database and stand-alone web resource on SRE, and by bringing together key researchers on Spanish Exile Theatre and Performance in a series of panels within the conference on 'Geographies of Exile' to be held at the University of Birmingham in 2008, with a view to publishing an edited volume on 'Stages of Exile' in 2009.\n\nAlongside this work of synthesis and dissemination of the state of contemporary research into SRE, the project will explore through a series of case studies the changing status of exile representation and production in Spanish theatre and performance cultures, as well as the effects of the continuing waves of exile, diaspora and migration on the current configuration of the Spanish stage, and the ways in which identity is performed in the spaces of Hispanic culture. The project will employ a research assistant to work on a series of discrete case studies identified in the run-up to the 2008 conference, which will be incorporated into the web resource on SRE Remains. Doctor Buffery will focus primarily on theatre and performance groups in the Catalan-speaking areas, excavating their relationship with the texts and figures associated with SRE but also addressing the ways in which current population flows have contributed to shape the space of contemporary Spanish theatre. In addition, she will organise a series of 4-6 seminars at the University of Birmingham in 2009-2010 to facilitate presentation, discussion and dissemination of work in progress on exile theatre and performance in the Department of Hispanic Studies at Birmingham, including Sánchez's recovery of the figure of José García Lora,garcia Vidal's work Galician exile theatre and marcer's on Josep Palau I Fabre's theatre.